Exploring high-resolution temporal correspondence in video instance segmentation

Video instance segmentation aims at simultaneous detection, segmentation and tracking of object instances in videos. Given a test video, the task requires not only the masks of all instances of a predefined category set to be labelled but also the instance identities across frames to be associated. Existing methods follow a detection and association paradigm, which essentially performs spatial priors' estimation and a temporal stitching afterwards. This may hinder VIS in the occlusion and long-term videos. High-resolution (HR) features appear to be helpful to identify small and or occluded objects in static images. Thus, it is interesting to explore this valuable information that may benefit VIS. At the same time, HR feature fusion at temporal level to facilitate the long-term VIS remains open challenge. This project is motivated to design a latent space where HR features of instances can be properly fused at their temporal evolution. The research results will be also applied to related video-based tasks such as optical flow estimation, 3D reconstruction and 3D object detection.